Interfacial effects in active matter

We will study active fluids consisting of self-propelled particles, which undergo motility induced phase separation into liquid-like and vapor-like phases. We will investigate properties of the liquid-vapour interface as well as the wetting of walls and obstacles by these fluids. We will focus on lattice models for which exact hydrodynamic descriptions can be derived.